RACR East: an East of England Consortium to support Clinical Academics

The challenge for clinical academics, and the disproportionate effect of these on disadvantaged researchers is illustrated by this quote from a senior academic in Cambridge: “There are many examples of those who lurch from fellowship to emergency bridging funds and back to fellowship in an extremely precarious way. The examples I can offer are all white males, but this may reflect that the current system for clinical academics with its precarious job security and constant last minute “rescue funds” means you can probably only entertain this career route if you are already wealthy enough that you are prepared to ride out a few months of unemployment. Someone from a more disadvantaged background, for whom loss of income for two months might be more catastrophic, would currently not have the option to consider this pathway”.
We share the ambition to increase the number of academic doctors and increase the number of academic nurses, midwives and allied health professionals (NMAHPs) over the next five years by 50% engaged in early translational clinical research across the Universities and NHS Trusts of the East of England. The University of Cambridge (UoC), Anglia Ruskin University (ARU) and University of East Anglia (UEA), who already collaborate over regional academic training, will flexibly distribute short-term salary funding for clinical researchers in the early post-doctoral “Phase 3” of the national career research pathway, both those facing “cliff edges” in the academic pathway and those wishing to return to research from NHS posts.
Our partners include NHS trusts throughout the region, which will help us reach some of the most disadvantaged socio-economic areas in the UK, such as our Coastal towns, which are also underserved by research.
Our partners also include premier research institutes in the region, as well as the Cambridge Biomedical Research Centre and industry, Flagship Pioneering and Astra Zeneca.
To maximise the effectiveness of RACR funding, we will spend the first year promoting this opportunity through the Medical Directors and NMAHP leads of our partner Trusts at Research Roadshows, as well as co-producing our eligibility and monitoring criteria with stakeholders. We will also provide small funds for preliminary meetings of potential collaborators or brief attachments to one or more of the three Universities to build collaborations and/ or pilot a particular methodology. Selection of candidates will be undertaken by a regional panel. Priority will be given to individuals from under-represented communities and those working in areas underserved by research. Support will be given to maximise the chance of successful exits from the scheme to funded research pathways. We will monitor protected characteristics of applicants and successful candidates to the scheme, as well as research outputs and short- and long-term destinations after the period of funding.
We estimate that the funds available will allow us to recruit a cohort over 4 years of: 4 consultants with 7 years of experience; 4 consultants with 1 year of experience; 8 clinical trainees in their final year and 3 NMHAPs on mid or high salary.